The University of Nottingham and Unilever plc KTP 21_22 R3

To unlock business value from big data by building predictive models to guide faster decision-making and to develop business systems efficiently and with sustainability at the core.